DEOS BUSINESS SPRINT

"A project to work with experts from the Satellite Applications Catapult to plan the commercial roll out of a newly developed managed service that will deliver greater efficiency and stronger data security to the operators of mobile medical screening vehicles by providing satellite based connectivity and data management.

The successful roll out of this service will lead to opportunities in other mobile screening programmes and potential international expansion."